Terrain modelling

The principal goal of the proposed research project is to construct high resolution, accurate elevation maps and evaluate their use cases. In order to achieve this aim, three major research fields are combined utilising the coarse-resolution Shuttle Radar Topography Mission (SRTM) database published by NASA, procedural terrain synthesis and cutting edge computer vision algorithms for 3D modelling. To provide a cheap alternative to expensive aerial photo-based systems, the project uses geo-tagged ground-level view images from the internet that are available freely for non-commercial purposes, including public domain, social media sites and Google Street View.

Realistic Digital Elevation Maps (DEMs) and similar forms of models have been successfully used across a variety of fields including geography, geology, space research and archaeology. The arguable demand for accurate and realistic models is unfortunately rather expensive to meet with the current technology. Geographical Information Systems (GIS) often still favour the usage of LiDAR, a surveying technology requiring an aeroplane equipped with a laser emitter and the corresponding detectors to span the target area. Due to the high sampling rate the accuracy and the precision of these systems is extremely good.

The implicit question that this project is attempting to answer is whether we can recreate a similarly useful and meaningful elevation model from cheaper low-resolution terrain maps by combining them with the latest cutting-edge computer vision algorithms, the ever-increasing computing power, statistical models developed by the game industry and the readily available public domain photographs available on the internet.

As an outcome of this project, multiple terrain synthesis and modelling algorithms including fractal Brownian landscapes, photogrammetry and example-based systems will be considered and combined with online datasets (available for research purposes), and their relative value will be evaluated against a number of use cases. Besides measuring numerical accuracy of the resultant models against high-resolution LiDAR data, we also want to establish a definition of realism and aesthetic value, as well as determine how the constructed elevation maps interact with DEM-based algorithms such as photograph-based location estimation and model-based photograph enhancement.